OMGTEA Ltd

Help with implementing a product development system that creates successful new products on-time, on-budget and on-strategy. This will require strategic direction to help us to focus resources on what is most important. Help in planning current and potential new product development projects. Identify where new roles need to be created and their respective responsibilities. Metrics to determine the business is on target with product development. Understanding who are our target customers, why?